Wage and Employment Dynamics - Phase 2 (HMRC)

The project links data from ONS surveys, education systems, and the tax and benefit systems to provide insights into the dynamics of earnings and employment, integrating data across individuals, years, jobs, income sources and employers. The research produced from this will be of direct interest to policy makers across government. Equally importantly, the project aims to creates the basis for a sustainable, documented 'wage and employment spine' with the potential to fundamentally transform research and policy analysis across a vast range of topics. Public benefit will be maximised by high-quality metadata and training for users.